John Adams Institute Core Grant 2025-2028

The John Adams Institute for Accelerator Science (JAI) is a centre of excellence for advanced accelerator science and technology. We perform R&D, deliver training, provide expertise, and generate societal benefits through advances in technologies for healthcare and industry. The JAI comprises 20 faculty, 36 staff, and 53 PhD students from the Physics Departments of Oxford University, Royal Holloway University of London (RHUL), and Imperial College London (ICL). An additional 46 staff from the UK’s national laboratories, CERN, & other institutes contribute to our research and teaching programmes.
The JAI brings together a unique blend of expertise from our partner universities: particle and accelerator physics and technologies, laser and plasma physics and technologies, and expertise in radiobiology and clinical applications of particle-beam therapy. This is enhanced by links with our departments of computer science, engineering, materials, mathematics, statistics, and radiation oncology. We collaborate directly with our local STFC national laboratory facilities Diamond, ISIS and the Central Laser Facility (CLF), as well as with the Accelerator Science and Technology Centre (ASTeC) at Daresbury, enabling us both to enhance and leverage our capabilities. Our core R&D programme is founded on the expertise of our faculty and staff in beam dynamics, beam instrumentation, feedback and control, RF systems, metrology and alignment systems, lasers and plasmas, and medical beamlines.
We propose to further develop our leading role in delivering the UK’s accelerator strategy in collaboration with our UK academic partners, notably the Cockcroft Institute, STFC national laboratories, CERN and our other partner overseas laboratories. We will pursue our programme around 3 main pillars of activity:

R&D on forefront accelerator physics, technologies, systems, and facilities;
Training of the current and next generations of accelerator scientists;
Impact, including societal applications, knowledge exchange, environmental sustainability, and public engagement.

Our R&D programme is focussed on:

Low-emittance, high-brightness electron beams, including next-generation electron-positron colliders (FCCee, ILC, CLIC, HALHF), the Diamond Light Source (DLS) and its upgrade Diamond-2, and a future UK FEL;
High-energy/high-intensity hadron beams, including current and future energy-frontier proton colliders (LHC, HL-LHC, FCChh), and ISIS and its proposed upgrade ISIS-II;
Advanced acceleration techniques, including laser- and beam-driven plasma-wakefield acceleration;
Particle-beam therapy applications based on electron and hadron beams;
Industrial applications, including frequency-scanning interferometry-based distance measurement.

Through this programme we are supporting the UK’s strategic accelerator interests by taking lead roles in enhancing both our national and overseas facilities including: LHC, HL-LHC, FCC, CLIC and AWAKE at CERN; Diamond and Diamond-2, ISIS and ISIS-II, and CLF and the Extreme Photonics Applications Centre (EPAC) at STFC/RAL; CLARA at STFC/DL; FLASHforward at DESY; and ATF/ATF2 at KEK.